Crosstalk between the duodenum and the pancreas: Profiling the immune system to identify the role of the gut in the pathogenesis of type 1 diabetes

Type 1 diabetes (T1D) is a heterogeneous disease that develops when the cells that produce insulin, called beta cells, are destroyed by immune cells. While T cells destroy the beta cells, other immune cells, such as B cells also play a role and can secrete antibodies to beta cell proteins (autoantibodies), providing the early biomarkers for identifying who is "at risk" of developing T1D. T1D develops as a result of both genetic susceptibility and environmental factors (e.g. intestinal microbiota), which modulate the immune system to promote disease development. Alterations in both the composition and diversity of the microbial populations in the gut and reduced integrity of the gut barrier have been observed in pre- and recently-diagnosed individuals with T1D. In addition, autoantibody development coincides with reduced microbial diversity, suggesting a link between antigen-specific B cells and intestinal changes. Islet antigen-specific T cells can also be activated within the intestine and traffic to the pancreas to destroy the beta cells. We propose that the underlying genetic predisposition to T1D promotes the disruption of immune tolerance, leading to the dysregulation of the mucosal barrier in the gut and the development of antigen-specific T and B cells with the potential to promote beta cell destruction.
This project will determine if the gut-associated lymphoid tissue (GALT) is abnormal in T1D and whether the immune cell repertoire, T cell specificities, and B cell populations present in the gut are similar to those found in the pancreas. The project will: 1) determine the spatial nature and phenotype of the Gut Associated Lymphoid Tissue (GALT) and epithelial layer before and after the onset of T1D in human and NOD mouse, 2) determine the frequency, nature and specificities of T and B cells in the duodenum, and 3) provide a more complete overview of immune cell populations in the gut, that can be compared to those in the pancreas and pancreatic lymph nodes.